Using IoT & DLT to automate the collection and operation of weather related clauses in standard NEC construction contracts: The Weather Ledger

It may be annoying for you when it rains, you get your brolly out and move on, but for the construction industry it raises a whole host of questions. Is this above or below the 10 year average? Is it disrupting work, by how long and what's the cost? As it stands today weather related disputes in contracts last up to and over 12 months and can have millions of pounds hanging in the balance. It's a wasteful and stressful process that creates friction and reduces productivity. That's where the EHAB Weather Ledger (EWL) comes in, we deploy Internet of Things devices on construction sites to take hyper-localised weather readings, record this to a blockchain that all parties agree is the digital 'source of truth' and we provide self-executing smart contract clauses which calculate the outputs and compensation requirements, only needing human input if a complication arises. Bad weather is annoying for everyone and it's about time to take this outdated process off the plate of public and private contractors.